The University of Liverpool and Pegasus Chemicals Limited KTP 22_23 R5

To introduce and embed knowledge on Area-Selective Deposition in order to become a chemical precursor 'expert solution provider' for new and emerging markets in ASD.